DART (Data-driven Ai for Real-time b2b Targeting)

SME marketers rely on manual time-consuming, expensive, risky and extremely inefficient processes including basic research, broad estimations and cold-calling. SME marketers must replicate the multi-channel, tailored ABM tactics of their Enterprise marketing colleagues, which rely on making content highly-relevant to the audience. In 2021, B2B digital advertising was a £138.8Bn global opportunity, growing 8% CAGR to £257Bn by 2029\.

DART will develop disruptive innovations using AI and ML to support SMEs and marketers. DART will conduct Industrial Research to prove the platform's concept. GI's team have the necessary skills/experience to manage and complete this project successfully on-time and on-budget. However, DART's innovation and ambition makes the project technically and commercially risky.

DART will allow GI to develop a new source of revenue with potential for significant return on investment. Positive economic impact, growth and scale-up. DART has been carefully planned for maximum innovation, commercial potential, UK-wide impacts and UK value-for-money. DART provides significant RoI to the UK.